CR-VAWT

The proposal is for help to patent a new design for a vertical axis wind turbine that will extend the range of windspeeds in which the turbine can generate electricity compared to current designs.